The University of Reading and Yeo Valley Farms (Production) Limited KTP 21_22 R2

To use advanced techniques in milk protein denaturation and the modelling of gel formation and effective smoothing to optimise the use of each component within liquid milk in the commercial manufacture of yoghurt, thus maximising the associated environmental and financial benefits.